PLD – Precision LineScan Detector

Portable X-ray inspection systems are frequently the first technology used by the authorities to
assess the potential threat from a suspect device and their ability to generate an image of the
device has allowed both terrorist incidents and false alarms to be avoided. A portable X-ray
system consists of an X-ray generator, an X-ray detector panel and a user terminal, typically a
PC or tablet computer. Important performance parameters include X-ray penetration, good
image resolution, and more recently the ability to discriminate between materials. Our
proposal is to utilise the IBEX materials classification technology, which uses a Multi
Absorption Plate (MAP) and advanced software algorithms to create materials discrimination
from a conventional amorphous silicon detector with a single energy scan. The enhanced
capabilities of the proposed system are expected to lead to higher detection rates of small
threat objects, and greater discrimination of organic-based materials such as homemade
explosives and biological threats